Hierarchical Multi-Agent Reasoning and Learning for Robotic Warehouse Automation

This project aims to develop novel reasoning and learning algorithms for the coordination of mobile robots toward large-scale warehouse automation. Warehouse automation poses complex and open coordination problems. Specifically, several hundred mobile robot platforms have to be deployed on conveyors to store, access, and transport goods from/to many bays in a large warehouse. This deployment has to be accomplished while optimizing performance targets such as throughput and energy consumption. The state of the art in such warehouse automation is still predominantly driven by heuristics designed and tuned manually over time by different people; key factors that influence the decisions may be overlooked, leading to suboptimal performance. In addition, previously unknown situations can arise in warehouse automation, making it impossible to compute optimal decisions based on the existing heuristics. Furthermore, the increasing number of robots used in such warehouses has a negative impact on scalability and computational efficiency.

This project will address the challenges mentioned above by developing a novel hierarchical framework that supports reasoning and learning at different abstractions. In particular, the framework will support reasoning with prior knowledge (e.g., global operational information of tasks and constraints), and interactive learning through reinforcement to effectively and automatically identify and consider all factors relevant to the decisions being made. We will also incorporate well-designed decision heuristics to achieve scalability and efficiency while meeting the desired performance targets.

The capabilities of our framework will be illustrated and evaluated in the Dematic Multishuttle System (DMS) simulation framework as well as open-source warehouse simulation environments. Successful completion of this project thus has the potential to achieve real-world impact in the area of robotic warehouse automation.